Optical fibre sensing for measuring physical and physiological signals during rehabilitation.

An optical fibre sensor is an ultrafine sensing platform (thickness of a human hair) that can be used to measure a person's physical and physiological properties. This PhD will explore the use of fibre Bragg gratings (physical sensor) in combination with photoplethysmography (physiological sensor) for applications in rehabilitation. For example for people recovering from respiratory conditions (e.g. long COVID), it is useful to know their lung capacity and their oxygen saturation. This can be achieved in a wearable form using optical fibre sensors. This project would be suitable for someone with a first degree in Electronic Engineering, Physics, Computer Science or Biomedical Engineering.